Global cooperation study for the development of commercial partnerships for automatic eye diseases detection in India and China.

This project will explore commercial cooperation with organisations in developing countries of interest, including due-diligence research and business discussions with potential partners identified as a key part of our commercialisation strategy for an automated eye disease detection technology.